Manchester Metropolitan University and My First Five Years Limited KTP 21_22 R5

To develop a novel Machine Learning and Artificial Intelligence capability to determine how such approaches can be applied to develop predictive capabilities related to child development.